Co-producing CARE: Community Asset-based Research & Enterprise

Millions engage in creative hobbies each year, activities that are undertaken voluntarily for pleasure and involve high levels of ingenuity, competence and creativity. The value of hobbies for any project exploring a method and a methodology for co-created community research is that they represent an important area of community assets and strengths. The skills, knowledge, expertise and capabilities, if recognized at all, are often dismissed and devalued even by those who practice them, but they might be developed and applied more widely through volunteering, training, community activism, small business or social enterprise.

'CARE' brings together an interdisciplinary team of researchers: academics working on participatory practice and co-design, and a community co-researcher with long experience of collaborative work with community groups, to develop a methodology for co-produced community learning and skill-sharing through hobbycrafts that promotes self-reflection and reflexivity. It aims to develop a methodology that grows from the grass roots, from within communities. A focus on handicrafts and to a lesser extent collecting, the purest form of hobby activities according to the hobbies historian Steven Gelber, offers opportunities for an integrated participatory methodology that could be up-scaled and applied to other 'communities of interest', eg. sports clubs, business groups, ecological societies, performers, dance enthusiasts, gardeners (Wenger 2002). The making involved in hobby crafts has particular qualities. While small group settings foster dialogue, the experience of making, whether drawing, construction, knitting or sewing, brings something more and can enhance trust and focus concentration (Csikszentmihayli 1979). Making, moreover, is connected with narration. There is a long history of women talking while they make, exchanging confidences and telling their life histories in sewing groups and quilting bees; the artist Suzanne Lacy's socially purposeful project The Crystal Quilt (1987. Tate 2012) reveals this as it gives voice and visibility to older women.

This project aims to co-create a methodology around making, narrating and sharing as a means of giving voice, and promoting self-reflection and reflexivity in ways that build on and develop community strengths, skills and creativity. Action research (Crouch & Pearce 2012), participatory practice (Ledwith & Springett 2010), visual methodologies (Rose 2007), digital storytelling (Lambert 2002), co-produced creative processes (Matarasso 1997), and making as a component of material culture and design ethnography (Miller 2008), provide a framework for thinking about the processes of making, talking, sharing and connecting that hobbycrafts involve. Film, aural recordings, digital tagging, visual storytelling, podcast, diaries, mapping and other visual and material methods will be used to promote reflexivity helping individuals to unpack the deeper meanings involved in hobby crafts. Having confidence in one's own abilities is a powerful position from which to take on new skills, and a belief in the value of intergenerational skill-sharing through applied learning (learning through doing) between community participants and the project team underpins the project's co-creational ethos.

Potential impact
The interdisciplinary nature of the research and the involvement of a community co-researcher and stakeholder partners in key areas in the voluntary arts, age and creativity, crafts, education and health sectors, means that CARE impact will be broad ranging. The research has the potential to contribute to building more resilient, healthier, active, creative and socially connected communities by:

- Increasingly the effectiveness of public policy through building the community assets of older people, in particular, as active citizens.
- Enhancing quality of life, health, creative output and opportunities for the individuals involved in the project, and beyond to other communities that use the co-produced methodology to develop their own abilities and capacities.
- Developing strategies and mechanisms for alternative models for learning (on and offline) through talking and making, skill-sharing and storytelling.
- Improving the richness and diversity of the nation's cultural resources through the production of engaged community amateur creative practice.

The key to the impact of this project lies in the development of a co-created methodology for co-produced research by and with, rather than on, communities that develops from community strengths and potential, and attempts to maximise these. Immediately this generates impact within the community organizations involved in the project, particularly the community co-research partner Craftspace, providing an opportunity for them to develop their creative and reflective skills and their knowledge, while fostering strategies for community resilience. With broader application of the process, this effect can be multiplied in the UK and elsewhere; the partnership with Bealtaine Festival, for instance, offers opportunities for the co-produced project in Phase 2 to be extended to Ireland.

Those working in community development will benefit from a methodology that not only connects people - something that has been explored more extensively - but also has potential for promoting self-reflection, reflexivity, agency and awareness, something that to date has been little researched. Community development consultant Alison Gilchrist's 'The Well-Connected Community: a networking approach to community development' (2009) is a key text in this respect; Gilchrist is contributing her expertise as a consultant on the project and will use her well-established networks to disseminate the research http://www.alisongilchrist.co.uk/

The recent Crafts Council Report 'Craft in an Age of Change' identifies a new landscape for crafts with increasing levels of redundancy and the effects of shifts in higher education as crafts courses are closed or diversify. In this context, the value of amateur skills take on new importance, particularly if people turn to craft as an alternative career. The Crafts Council is a CARE collaborator and the research findings will feed into future reports bu CC and other partner organisations such as Voluntary Arts, ConFab, and the Hertitage Crafts Association, as a wider conception of crafts practice, education, and community engagment emerges. The Craftspace Collective - community co-research partner - meanwhile, has a successful record of establishing small craft businesses and social enterprises. CARE additionally responds to Bealtaine Festival's concerns with age and creativity, and the recent European Social Survey 2008 finding that older people continue to add value to the economy, underscoring imperatives to keep active as we live longer lives.

The Department for Communities and Local Government says it is 'working to help citizens and communities take action to solve their own problems'. CARE acknowledges this agenda and provides a grassroots model to inform how community assets can be maximised and shared, and our partners will will help us target policy makers, local authorities and third sector leaders through their websites, networks and events.